A compact portable non-invasive glucose sensor

We are developing GlucoWise: the first accurate, non-invasive, wireless glucose monitoring system. The device comprises a wearable sensor which can be pressed against the ear lobe or the hand (between the index and thumb fingers), a mobile unit for receiving and displaying the glucose data, and a cloud-based software platform which interfaces with existing electronic health systems to store and provide data access to patients, carers, or medical professionals. The sensor includes a transceiver system with integrated wearable nano-composite metamaterial films. These films enable the transparency of the skin tissue to the radio waves, therefore improving the overall accuracy of the sensor. An integrated environmental sensor system will be incorporated to read temperature, pressure, and motion during readings. In addition, a calibration mechanism will be integrated with the transceiver that will detect the environmental factors and skin conditions. The main objectives of this system are to provide a pain-free, more affordable and more hygienic option to the current blood glucose monitors, while at the same time providing the users with the additional tools they need to effectively manage their diabetes condition.